Stentor: giving city data a voice

Project Stentor: Giving city data a voice

Abstract:
Stentor, in Greek mythology, was a herald who was famous for his powerful voice. Project Stentor helps data to speak: it is an open-source, comparative city dashboard that synthesizes, analyzes and maps complex datasets so city leaders and decision-makers can better understand the dynamics of the places they manage. This project will enable city leaders and officials to make joined up decisions to improve quality of life and create stronger, more resilient cities.

Challenge:
This proposal is for Challenge 2: An open-source platform to connect disparate datasets.